Development and mixed methods evaluation of an evidence-based, gamified mobile app for social anxiety management in young adults.

Development and mixed methods evaluation of an evidence-based, gamified mobile app for social anxiety management in young adults.